Cardiff University And Llamau Limited

To investigate how the interplay between characteristics of young people with experiences of homelessness and service provision can you optimised to foster effective intervention.